Self-consistent annihilation simulations of dark matter

The annihilation signal of dark matter relies significantly on the local properties of dark matter and how it self-interacts. Using the latest cosmological N-body simulations will help in our understanding of the interactions and the resulting signal. The aim of this project is to develop a self-consistent self-annihilation N-body simulation of dark matter, in which the dark matter is removed. An efficient, massively-parallel code will be created in order to carry out the self-consistent self-annihilating dark matter simulations. This code will use probabilistic calculations to remove dark matter mass on-the-fly, as the interactions take place. The code will be implemented into the EAGLE simulations and the results analysed. The results from this project will provide a theoretical model of the annihilation signal expected from dark matter. This will allow new constraints to be placed on the annihilation signal, which is of great importance to the detection experiments such as the Cherenkov Telescope Array as they search for dark matter in the universe.